Creativity in the Insular Sequence, c.1150-1300

The liturgical sequence-a medieval element of the Mass Proper (varying across the Christian year) which followed the
Alleluia and preceded the Gospel intonation-is of increasingly recognised historical and musicological significance, due
especially to the unorthodox melodic and textual treatment and wide-ranging liturgical subjects used in each sequence's
creation. However, there are still large gaps in our understanding of the genre; the virtually unstudied sequence repertory
surviving from Britain and Ireland c.1150-1300 forms the subject of the proposed doctoral project. The project considers
how these sequences were created, how they circulated, and were recorded, ultimately providing insight into how
individuals at different ecclesiastical centres in the twelfth and thirteenth centuries were crafting, borrowing, repurposing,
recording, and performing music-often with specific cultural or political relevance-to celebrate their changing liturgical
year. This research provides an important analogue to recent scholarly interest in high-medieval insular liturgical music:
along with the potential for significant reportorial valorisation, the source base of this project raises major historical issues
and insights, both for the history of music and broader European cultural history.